Future Transport Systems - Site Integrated Energy Storage

CE-HUB is a low cost, modular, plug in and play, energy hub that incorporates a central
electrical energy storage (ES) device that employs second life lithium ion (li) electric vehicle
(EV) batteries. It uses an energy management system (EMS) with flexible control parameters
to enable renewable generation, EV chargers, thermal storage devices and other forms of load
or generation as well as the grid and the site load to be connected and managed with the aim
of minimising site OPEX and CAPEX.
This study will determine the viability of further developing the system to optimise its use on
commercial sites. The CE-HUB system is a low cost module and its commercialisation will be
further accelerated by easy integration with existing site systems.
The study will help accelerate the deployment of CE-HUB within a key market segment for
energy storage.